Project Haystack

Police and security teams in public spaces need an ethically compliant solution to locate Persons of Interest. Finding PoIs presents a significant challenge for authorities due to the resource-intensive and unstructured systems and processes currently used. Locating PoIs is a manual task carried out by operators trawling different video feeds, assessing sightings and reports, and factoring in as much other information as practical, such as local knowledge.

The aim of the Project Haystack approach is to use technology that can process video feeds from a wide range of camera sources without any use of facial analysis and the inherent privacy concerns. This also creates potential for use outside of law enforcement (e.g. to help staff find lost children in theme parks).

Project Haystack's objective is to develop, deliver and test a revolutionary Person of Interest detection prototype which can ethically and compliantly identify a Person of Interest while maintaining privacy.